Towards Zero Prototyping of Factory Layouts and Operations Using Novel Gaming and Immersive Technologies

Aim: The research aims to integrate Discrete Event Simulation (DES) with recent innovations in gaming interface technologies to incorporate novel immersive Virtual Reality (VR) and live event feedback capabilities into DES. The resulting technology will address the barriers that prevent more effective use of modelling and simulation in designing newbuilt factories and managing the operations of existing factories. The research results will be demonstrated by integrating Lanner's DES tool WITNESS with Oculus Rift, a VR goggle, and Microsoft Kinect, an integrated 3D sensing device, hence incorporating immersive VR (Immersive WITNESSS or IW) and live event feedback capabilities (Live WITNESS or LW) into WITNESS.
What is Immersive WITNESS (IW)? IW is the integration of the latest consumer device VR technology (Oculus Rift) with Lanner's DES tool WITNESS. At the moment, WITNESS mainly relies on standard (non-immersive) display technologies.
VR was a very popular topic in the 1990s, but interest waned away rapidly due to a gap between expectations and technological limitations. Recent developments have closed the gap considerably, opening up an opportunity for a fresh attempt to achieve the full potential of VR in manufacturing simulations.
How does IW bring value? The coupling of DES and VR opens up a new dimension for process simulation. Among the benefits cited in literature are increased involvement from decision makers resulting in an improved model and better understanding of the processes, increased confidence in the model, quicker and easier detection of errors and evaluation of model behaviour, facilitation of the generation of ideas, and better communication with clients and other stakeholders.
Oculus provides unprecedented immersion in a VR world at a fraction of the cost of traditional devices. Furthermore, new developments in human-computer interfaces (Leap Motion, Sixense STEM, Myo, Kinect) have opened up potentially useful
ways for users to interact with the virtual world.
What is Live WITNESS (LW)? LW is a novel means to synchronise DES simulation with real-world through the use of an integrated 3D-sensing consumer device (Microsoft Kinect) that can provide a cheap, robust and unobtrusive sensor system on the shop-floor to view a given scene, observe a process and generate appropriate signals to update the DES model.
How does LW bring value? The drawback of using DES is the effort and cost of processing the input data from various data sources to ensure valid simulation results. Attempts have been made for gathering data from existing ICT systems; dealing
with legacy data remains a great challenge. LW side-steps this problem by using a cheaply generated data stream. Success will mean that DES models can accurately represent real-world processes at all times.
Why are IW and LW being proposed together to create Immersive/Live WITNESS (I/LW)? 3D sensing and VR are complementary technologies; the former helps in constructing an accurate virtual mirror of the real world and the latter
visualises the resulting virtual world. For example, Kinect provides a way to rapidly generate virtual world that mirrors reality, which can be viewed and edited using Oculus. This project provides a setting where both technologies can complement each other. The proposed approach of developing IW and LW at the same time will also reduce risks whilst creating more value than if each component were developed separately. Cranfield University will lead the integrated development of I/LW.
Choice of technologies: There have been many recent developments in human-computer interface technologies rooted in
consumer devices, such as Oculus Rift and Microsoft Kinect. In manufacturing, these technologies have the potential to deliver an unprecedented level of immersiveness, detail and real-time accuracy to DES such that the virtual factory always
accurately mirrors the real factory. This is a new project with no direct competitors.

Potential impact
Economic benefits for the consortium: The main beneficiaries of this project are the consortium members. The research
aims to integrate Discrete Event Simulation (DES) with recent innovations in gaming interface technologies to incorporate
novel immersive Virtual Reality (VR) and live event feedback capabilities into DES. The resulting technology will address
the barriers that prevent more effective use of modelling and simulation in designing new-built factories and managing the
operations of existing factories. The research results will be demonstrated by integrating Lanner's DES tool WITNESS with
Oculus Rift, a VR goggle, and Microsoft Kinect, an integrated 3D sensing device, hence incorporating immersive VR
(Immersive WITNESSS or IW) and live event feedback capabilities (Live WITNESS or LW) into WITNESS. The main
deliverables (IW, LW and integrated I/LW) will be commercialised by the consortium as add-on modules to WITNESS.
These deliverables will create direct economic benefits for all consortium partners through a revenue sharing agreement.
Three exploitation paths are envisioned: (i) The integrated I/LW will initially be licensed to large manufacturers as a standard package catering to the design and operations of factories. (ii) Each component (IW and LW) can also be licensed
to customers as standard packages, and as customised packages for specialised needs. (iii) Exploitation may also happen
through Alstom, which could adopt the deliverables within the company, towards deployment as a business wide system in
addition to the design of factory layouts.
Economic benefits for the UK and the EEA: This project will benefit the manufacturing and ICT companies in the UK,
particularly the manufacturers who use modelling and simulation in designing new-built factories and managing the
operations of existing factories, "manufacturers' manufacturers" who design and implement manufacturing systems,
designers and developers of machine tools and industrial robots, and ICT providers involved in the simulation and
optimisation of manufacturing systems, gaming technologies and immersive virtual environments. For manufacturing
companies, this project has the potential to deliver an unprecedented level of immersiveness, detail and real-time accuracy
to DES simulation such that the virtual factory always accurately mirrors the real factory. This will allow an engineering
team to reconstruct a shop-floor into a VR world, then walk through the 3D model that is updated live from the shop-floor,
make exploratory changes in the VR world directly, and verify and validate outcomes in VR. This project will provide the
ICT companies with a novel approach to integrate DES tools with state-of-the-art VR and 3D sensing technologies. The
EEA will benefit because Alstom and other manufacturing companies will remain competitive and continue to support their
partners/vendors in the EEA. The proposed technology will be useful for any manufacturing company that uses modelling
and simulation in designing new-built factories and managing the operations of existing factories, such as energy
equipment, train, automotive and aerospace manufacturers.
Environmental and social benefits: This project will have environmental and social benefits through right-first-time building
of factories and through more efficient factories in terms of energy and material usage. Reducing factory test runs and the
time needed for production ramp-up will reduce consumption of resources. By ensuring that factory layout modelling
incorporates live data about human movement, there will also be improvements in health and safety and workers' quality of life.